An open system approach to cosmology

In this project we will develop an open system approach to gravitational phenomena, which can be tested with cosmological datasets and gravitational wave observations. The main idea is to notice that gravity interacts with everything but often we wish to only describe gravitational observables. In this situation we can make progress adapting the powerful Schwinger-Keldysh formalism. The result of this methodology is the prediction of new signals associated to dissipative phenomena in the modelling of dark energy and dark matter and in the propagation of gravitational waves.